Supporting SME Access to Finance Using Open Banking Data and Functions

Xpand is developing an app to help businesses get easier and faster access to different forms of public sector financing.

Businesses are often deterred from seeking funding opportunities due to the lengthy and involved application processes.

The teams responsible for distributing public sector funds often struggle to set up funding programmes and process applications in a timely manner. Evidencing the need for large scale public sector backed programmes can take years and involve significant consultation costs.

In addition, there are costs in designing, delivering and evaluating the programmes.

Xpand explores software solutions to reduce the time and costs involved in delivering these programmes as well as supporting accurate tracking of results to help teams achieve the best value.

Xpand's software will significantly reduce the need for external consultants and streamline management of programmes giving programme teams full control and self-sustainability. It provides an affordable mechanism for easier / faster collection and analysis of data leading to quicker programme initiation and management.

This project will explore the feasibility of incorporating Open Banking into public sector financing processes in order to support the development of innovative and adaptable funding mechanisms for public sector teams working with businesses. It will track the sustainable impact of public funds and allow these programmes to be delivered quickly and effectively.